Novel EAF Composite Feedstock

Binding Solutions Limited ("BSL") and the Materials Processing Institute ("MPI") are developing a novel, composite feedstock for Electric Arc Furnaces. These composite pellets are designed to feed fresh iron units into the EAF without the need for capital and energy intensive induration. The pellets are produced using a cold process and will be used to create clean, high-quality steel.

BSL and MPI are targeting 30% cost savings vs DRI, HBI and scrap metal. The process will significantly reduce energy usage and CO2 emissions in the steel making process. The technology provides a sustainable solution to help the UK remain competitive in a constantly evolving market place, incentivising investment whilst safeguarding and creating new jobs.

We estimate a quick ROI for EAF steel producers and further benefits across the supply chain including increased demand from chemical producers in the North East. We believe investment in EAF technology is critical to the UK's long term growth. Our technology supports this growth and we aim to have a commercially available product on successful completion of a 12-month Innovate-backed project.